Approaching improvisation for the developing twenty-first century musician.

An empirical study of approaches to and experiences of improvisation in two target groups: highly involved trained specialists (classical conservatoire musicians/young professional classical musicians and younger musicians (Key Stage 2), culminating in the development of a split pedagogical approach for the two target groups. The initial research will explore the group reactions and experiences through exploration of 20th century improvisational techniques. The findings from this research are hoped to influence the developing pedagogy and will inform compositional process with a final repertoire engaging non (and basic) improvisers in creative music making with comfort, accessibility and confidence.